The development of a portable self charging cryogenic vessel for the shipment and short term storage of cryopreserved material

In this project we propose to develop a portable, self charging , cryogenic vessel for the shipment and short term storage of frozen material. In particular, live vaccines for use in third world. Examples of the material include live attenuated vaccines in development for treatment of human malaria and leshmaniasis as well as several veterinary products. In 3rd world applications it has been estimated that up to 50% of vaccines are discarded because of real or percived thermal damage due to failure of the cold chain. We are proposing a new concept in cold chain equipment which would eliminate these distribution issues.